PhD - Characterisation of machining induced damage in composite materials

Carbon fibre reinforced polymers (CFRP) are widely used in the aerospace and automotive industry due to their superior mechanical proprieties such as a good strength to weight ratio, high resistance to corrosion and excellent fatigue resistance. Machining of CFRP is important as the manufactured part needs to meet geometrical constraints having an excellent surface quality required for specific engineering applications. Typical machining induced problems such as delamination, fibre pull-outs, matrix cracking and fibre breakage arise due to the incorrect configuration of machining parameters in correlation with material properties. To avoid the machining induced damage, a better understanding of the tool-material interaction is needed, which in literature is investigated experimentally through orthogonal cutting tests. The present work proposes a new perspective in analysing the orthogonal cutting process of UD CFRP laminates using an on-line, in situ analysis method: High Speed Digital Image Correlation (HS-DIC) and a specially designed rig for experimental cutting tests. The creation of strains, which is known to affect the integrity of the newly finished surface is monitored and strain maps are generated and correlated with the cutting force and chip formation mechanism. The material properties such as compression strength, shear modulus and shear strength are strain rate dependent properties which governs the plastic deformation during cutting. An in-depth assessment of the relation between strain values and cutting forces, chip formation and cutting parameters is done to optimize the cutting process and safeguard against the premature failure of machined parts under in-service loading conditions.

Potential impact
Novel, high-speed machining processes are central to the UK's economic vision with respect to manufacturing, and in particular high value manufacturing.

The Centre for Doctoral Training in Machining Science will provide trained individuals with skills and expertise at the forefront of knowledge in machining science to the labour market. In doing so, it will address a key skills gap in the High Value Manufacturing supply chain. In supporting the manufacturing sector in the UK the centre will deliver societal impact through job and wealth creation. Meanwhile, the outreach activities will aim to attract more widely skilled individuals into manufacturing.

Industrial impact is central to the training programme. All research engineers undertake doctoral training in conjunction with a sponsoring industrial company, which also provides the context for their research work. In some cases this context will reflect current manufacturing problems, and in other cases will consider future machining processes with respect to a company's technology roadmap and capability acquisition. Collaborating industrial companies will therefore receive machining science solutions to industrial problems investigated through the centre. Research engineers undertake their projects in close partnership with their sponsor, and ultimately they implement their research in an industrial context. In order to maximise this impact, training is provided in communication, dissemination and implementation, alongside research skills.

Our industrial partners consider the doctoral training programme as a mechanism through which to develop technical leaders within their organisations. As they move beyond their doctoral research into employment in industry, research engineers will have the opportunity to apply their machining science and industrial project co-ordination skills to solve manufacturing problems beyond the scope of their initial training project. As they embark on their professional careers, the Centre's graduates will have the skills and expertise to underpin manufacturing initiatives such as the re-emergence of the nuclear energy supply chain, where machining of single, long lead-time, high-cost castings is critical.

Longer term and on a broader level, as our alumni develop into leaders, they will also have organisational, cultural, and technical impacts on industry through the teams they create and mentor. This will have a wider industry impact wider industry as these individuals move around the labour market, stimulating the uptake of advanced machining science.

The centre will be based in the Advanced Manufacturing Research Centre (AMRC), itself a showcase for the resurgence in UK manufacturing capability. Through the Doctoral Centre's location, research engineers will contribute to outreach and engagement activities in the AMRC, with the aim of further attracting skilled individuals at all levels into the UK manufacturing sector.